Surface Engineering of titanium-based implants produced by laser powder bed fusion

Additive manufacturing has been adopted for the production of customised and off the shelf orthopaedic devices. Such implants have very intricate structures, which require bespoke approaches for manufacturing parameter optimisation. This project will also explore the possibility to modify the surface of these bone implants using plasma electrolyte oxidation tailoring both surface topography and chemistry.